Continuous End-to-End Streaming TTS as a Communications Aid for Individuals with Speaking Difficulties but Normal Mobility.

Continuous End-to-End Streaming TTS as a Communications Aid for Individuals with Speaking Difficulties but Normal Mobility.

This project is aimed at individuals who have had trauma or surgery to their vocal apparatus, e.g. laryngectomy, tracheoectomy, glossectomy, etc. who are unable to talk in a conventional manner but who have full motor control of the rest of their body. Previous research in 'silent speech recognition' and 'direct speech synthesis' has used a wide variety of specialised/bespoke sensors to generate speech in real-time from residual articulatory movements. However, such solutions are expensive (due to the requirement for specialised/bespoke equipment) and intrusive (due to the need to install the necessary sensors). As an alternative, it would be of great interest to investigate the potential for using a conventional keyboard as a readily-available and cheap alternative to specialised/bespoke sensors, i.e. a solution based on text-to-speech synthesis (TTS)!

Of course, there are fundamental problems with using contemporary TTS as a communications aid: (i) the conversion from typed input to speech output is non real-time and delayed, (ii) even a trained touch-typist would be unable to enter text fast enough for a normal conversational speech rate, (iii) the output is typically non-personalised, (iv) it is not possible to control the prosody in real-time, and (v) it is not possible to control the affect in real-time. These limitations mean that existing TTS users are unable to intervene/join-in a conversation, unable to keep up with information rate of exchanges, unable to express themselves effectively (i.e. their individuality and their communicative intent) and suffer a loss of empathic/social relations as a consequence.
So, what is needed is a solution that overcomes these limitations, and it is proposed that they could be addressed by investigating/inventing a novel end-to-end TTS architecture that facilitates:
- Simultaneous real-time input/output (i.e. sound is produced immediately a key is pressed!)
- Conversational speech rates by embedding a suitable prediction mechanism (i.e. the spoken equivalent of autocorrect!)
- Configurable output that allows a user to 'dial-up' appropriate individualised vocal characteristics
- Real-time control of prosody, e.g. using special keys or additional sensors
- Realtime control of affect, e.g. by analysing the acoustics of key-presses or facial expressions from a webcam